Neuroqueering Gender/Genre: Autistic Storying in Contemporary Anglophone Literature

My proposed project enters an interdisciplinary dialogue between medical discourse and the
literary sphere, to stand as the first sustained study of contemporary literature's role in the
cultural representation of autism in women. Although my research works within a milieu of
heightened critical interest in autism within the medical humanities, Stuart Murray describes
explicit focus upon autistic women in literature as a 'research orphan'.1
It is undeniable,
however, that female characters with autistic traits saturate the contemporary literary text.
Thus, it is pertinent to ask how literature, a form often preoccupied with the difficulty of
expressing human experience, interacts with cultural ideas of autism and whether such
representations facilitate or hinder an ontological description of autism in women. If literature
subscribes to pre-existing clinical and cultural notions of autism, and subsequently compels
society to respond in particular ways, how does this interface between literature and society
affect our understanding of autism in women? Is it a potentially damaging forum which
reinforces stereotypes, or is it a creative space for ideas of female autistic experience to be rearticulated and debated?